QHV-Installation Vessel Concept Design

Inyanga Maritime Ltd (Inyanga) is revolutionising ocean energy with its **hybrid energy installation vessel**, a game-changer designed to drastically cut the time and cost of deploying tidal turbines, accelerating global clean energy growth.

Inyanga is partnering with sites and major energy consumers (data centre etc) on a UK site ramp-up plan for large-scale tidal energy projects, powering projects of **300**MW scale**. As part of this, Inyanga proposes a purpose-built Quad Hull Vessel (QHV)** with Dynamic Positioning. This QHV will handle 60% of installation and all operations and maintenance, significantly reducing project risks and costs. Inyanga's vision is to standardise tidal power array installation, making projects more insurable and investable through safe, sustainable operations.

**Safer, Smarter, and More Sustainable Installations**

Current tidal turbine installation methods are often labour-intensive, risky, and expensive, relying on high-emission offshore vessels. Inyanga's QHV uses advanced hybrid energy systems and efficient hydrodynamics to drastically optimise operational efficiency. This means less manning time, lower costs, and a much safer working environment. Our unique, patented Quad-Hull design allows turbines to be loaded in port and lowered directly into the sea, eliminating hazardous over-boarding operations, improving weather operability, and reducing insurance premiums.

**Cutting-Edge Technology for a Cleaner Future**

Safety is paramount. The QHV eliminates the need for crew on deck during turbine deployment. Our **DC Electric Hybrid propulsion system**, with power storage and an **Active Heave Compensated lifting system**, ensures controlled deployment. We've integrated systems removing the need for divers and ROVs. The vessel's low drag allows operation in high tidal flows, reducing DP Excursion risk and minimising fuel consumption. For redundancy, DP systems use extra generators, with battery storage for power capture and load levelling.

**Cornwall at the Forefront of Clean Maritime**

The QHV will be powered by low or zero-emission energy sources, drastically cutting the carbon footprint of offshore installations.

Inyanga brings extensive marine R&D experience. This entire project, from design to subcontracted work, will be carried out in **Cornwall**, bolstering the local economy and showcasing the region's marine technology expertise. Inyanga is developing Tidal Power arrays in Anglesey (Morlais), France, and Scotland, with this Cornish vessel set to install and maintain them all. We're also planning similar strategies for tidal power projects in Asia and Canada. These ventures promise massive growth and economic prosperity for the areas we operate in, with this vessel as a key enabler.